Feasibility study on improving video production process using data-efficient Generative-AI models

AI avatars are now increasingly used in creative industries, from areas as diverse as AI-generated videos for rapid video production, visually dubbing film & tv content, making novel music videos, or producing the live ABBA concert in London.

While these avatars have become very high quality and photorealistic, the process of developing these avatars is cumbersome, time-consuming and expensive.

This feasibility study is a collaboration between DeepReel and University of Bath to overcome the aforementioned problems in avatar creation to bring unprecedented productivity into DeepReel's business processes of creating AI-generated videos and democratise AI avatar technology as a result.

If successful, the outputs of this study have the potential to transform video production in creative industries in the UK and around the world.